Constituency Campaigning in the 2015 British General Election

Constituency level campaigning has become crucial to the electoral strategies of all the major parties in Britain, and a significant academic literature - initially regarded as 'revisionist' - has emerged. This work - now regarded as mainstream - has revealed many things including how campaigns have changed over time; how parties have responded to wider changes in society, the electorate, and within their own parties; and the degree to which parties are able to harness their resources effectively to fight elections. They have also informed discussions about power within parties - how far central party organisations are able to coordinate constituency party campaigns and how much is left to the grass-roots. And finally, they have furthered our understanding of how voters respond to cues from the parties, and the extent to which voters can be mobilized.

This study will examine constituency campaigning at the 2015 British General Election and will provide not only a continuation of a unique and valuable time series that began in 1992, but also a programme of innovation that furthers our understanding of the impact, role, and nature of campaigns in the modern political arena. The study will seek to address four underlying research questions:

1) What is the electoral impact of constituency campaigns?
2) How have campaign techniques evolved?
3) How are party campaign organisations evolving?
4) What is the impact of constituency campaigns on different groups of electors?

The study will feature data gathered through a survey of election agents, candidate spending data, and individual level data captured through the main British Election Study (BES) and the British Election Study Internet Panel (BESIP). It will provide an empirical account of the style and intensity of constituency campaigning in 2015; investigate the role of the parties' central organisations in planning and managing constituency campaigns; gather data on voter perceptions of the campaigns (both long and short), and investigate the electoral effects of constituency campaigning in a changed electoral context both in terms of party votes shares and turnout. There will also be innovations to this well established study. Principally: extending the study to candidates from UKIP; a detailed focus on e-campaigning techniques; an extended focus on the role of members and supporters in campaigns; greater focus on candidate effects, and the application of new and improved methods for understanding the impact of campaigns on electors.

The study will also pool data from this study and all previous constituency campaign studies dating back to 1992 and combine these with candidate spending data, census and geographic data over the same period. This will permit extensive longitudinal analysis, greater hypothesis testing and theory building. The pooling of these data will allow us, for example, to analyse of the impact of boundary revisions on local parties' abilities to mount effective subsequent campaigns; to measure over time whether free campaign efforts are more electorally effective than those that incur cost; whether the process of increasingly rigorous targeting by parties impacts upon turnout; whether campaign intensity and style varies by geography and social composition, and whether campaigning in seats where parties have little prospect of victory is of any electoral benefit in subsequent local government elections.

Potential impact
Academic Impact
The research findings will be published in key international academic journals such as the British Journal of Political Science and Electoral Studies. Dissemination will also occur through conferences including the American Political Science Association, Political Studies Association, the European Consortium for Political Research, and Elections, Public Opinion and Parties (EPOP) conferences. Presentations from previous projects have delivered impact on attendees and those registered for the conference. For example, the paper on constituency campaigning at the 2010 general elections presented at APSA in 2010 has, to date, been downloaded 104 times from the Social Science Research Network with 372 Abstract Views.

The research will also have an impact on the broader campaign studies community. This research team's members are regarded as leaders in studies of district level campaigning with previous work being widely cited. The theoretical and methodological advances generated by the study will have significant impact.

In addition, the work on constituency campaigns has now become an established part of the broader study of British general elections. As such, the findings will have an impact on the current and future BES teams. Finally, the findings and outputs will have an impact on fellow researchers - Ron Johnston and Charles Pattie - who focus on mainly on candidate spending in general elections. Both teams have collaborated in designing the questions on campaign contacts that feature in the BES.

Data
The team will produce fully documented datasets, which will be deposited at the UK Data Archive. These will be datasets containing responses to the questionnaire-based survey and candidate spending data. Transcripts of interviews with party officers will be provided on an anonymous basis only where agreed by the interviewee.

Wider Stakeholders
The project will have an impact on both political parties and government agencies. Previous studies have helped political parties better understand the impact of campaigning, developments in campaigning and the prevalence of supporters in campaign work. Critically, it has allowed the parties to better understand not only their own campaigns, but compare them with those of other parties. Feedback from parties suggests that past projects have influenced thinking on future campaign strategies. We expect similar impact with this project.

The project will also have an impact on the Electoral Commission, providing an important source of information on how campaigns are organised, and if funding is received from the Commission as in previous elections, on the understanding of electoral procedures and the perceived quality of information provided to candidates.

Post-election, it is possible that the issue of party funding will again be examined. In this case, Fisher's pre-eminence in that field will again provide the opportunity to feed findings from this project into the evidence base to inform policy proposals

We will reach non-academic audiences via direct communication (e.g. with political parties and the Electoral Commission through post-study presentations); through the media (where Fisher has a long history of active engagement); and via the internet: a regularly updated website managed by the Research Associate will be used publicise the work of the team to both academic and non-academic users. This will provide interim findings, news from the project and working papers, plus links to other relevant projects and resources. These findings will also be publicised via the PSA blog site and the LSE British Politics blog, where Fisher has previously published, together with the BES blog site.